SYNAPSE-PQ: The Sovereign Semantic Synapse: A Post-Quantum Neuromorphic Fabric for Smart Infrastructure

The UK is integrating self-thinking AI into Critical National Infrastructure (CNI) such as power grids, trains, and telecom networks at a rapid pace. CNIs are shifting toward autonomous decision-making. However, these systems are increasingly susceptible to Cognitive Exploitation, specifically "Semantic Replay," where valid AI logic is captured and maliciously re-executed, and "Quantum Harvesting," where today's commands are intercepted for future decryption. For example, an AI system that balances load on a power grid could have yesterday's valid decision used today to trigger an outage.

SYNAPSE-PQ is a post-quantum solution designed to establish a verifiable trust layer for the UK's autonomous future. It moves beyond conventional static cyber security solutions by introducing Intent-as-a-Biometric. The foundational innovation, Chronographic Intent Anchoring, cryptographically binds every agent reasoning step (a _Cognitive\_Event_) to a precise, unforgeable Temporal\_Anchor. By generating single-use Ephemeral Thought Tokens, SYNAPSE-PQ treats AI intent as a time-sensitive biometric. This makes captured logic immutable for replay attacks, ensuring that autonomous commands are valid only in the intended execution window.

In direct alignment with the NCSC's Post-Quantum Cryptography (PQC) Roadmap, i.e., PQC migration for all services by 2035, SYNAPSE-PQ integrates lattice-based cryptographic primitives. This provides Forward Secrecy, ensuring that the high-level logic governing the UK's physical world remains secure against the future threat of quantum-enabled decryption. Our solution ensures that today's infrastructure is not just secure for now, but resilient for the future.

SYNAPSE-PQ bridges the gap between complex AI logic and legal accountability. It automates compliance with the Data (Use and Access) Act (DUAA) 2025 by generating a Synthetic Traceability Graph. This produces an immutable, human-readable audit trail of an AI agent's "Cognitive Path." By transforming the legal "Right to Explanation" into a verifiable mathematical log, we provide C-suite stakeholders and UK regulators with confidence in automated oversight.

SYNAPSE-PQ provides the essential security architecture required to scale Agentic AI across the UK. By ensuring that autonomous reasoning is sovereign, single-use, and quantum-hardened, we secure the nation's digital sovereignty and position the UK as a global leader in high-trust, smart infrastructure.

SYNAPSE-PQ is the foundational security system the UK needs to roll out self-thinking AI safely and at scale. It makes sure AI decisions are controlled in-house, can't be copied or reused, and are protected against future quantum attacks. This keeps the country's digital operations secure and puts the UK at the forefront of building reliable and intelligent infrastructure.